SPOKE - The Speeches and Statements Knowledge Engine

SPOKE is a project designed to give public and private sector organisations a 21st century tool for authoring, storing and sharing key data on written and spoken statements by individuals.
From the Levenson Inquiry, to loca council meetings, to family court cases and company AGMs, there is a widespread need to store transcripts of the words spoken by individuals at key moments. Current technologies do not allow any of the searching or re-use expected by modern users, and authoring interfaces are not optimised for recording the words of individuals. SPOKE is a commercially-focussed technology project with multi-market appeal, aimed at corporate and public sector clients who need transcripts, and who need them more cheaply and more re-usably than ever before. This project seeks, through research, to define the market and feature set for SPOKE